Spoiler Aerodynamics and Aeroacoustics

A PhD studentship is now available in the area of aircraft aerodynamics and aeroacoustics noise. The studentship provides a unique opportunity to work on a relevant engineering problem at the Airbus Noise Technology Centre (ANTC), part of the Faculty of Engineering and Physical Sciences at the University of Southampton. The studentship is fully funded via an EU H2020 project entitled INVENTOR "INnoVative dEsign of iNstalled airframe componenTs for aircraft nOise Reduction." The project involves 16 partners from 7 different countries.

The primary goal of INVENTOR is to better understand the physics of noise generated by spoilers on the wing and landing gears, both deployed of approach to landing. The research will be through a combination of wind tunnel experiments and numerical simulations. The experiments will be performed using the wind tunnel facilities at the University of Southampton. The numerical simulations will involve traditional CFD solvers and also state-of-the-art Lattice Bolztmann codes. The project will suit a student with strong analytical skills as well as some experience in wind tunnel experiments and CFD.

The outcome of the project will be a more fundamental understanding of the underlying aerodynamic mechanisms responsible for the noise sources and the student will be expected to propose creative design solutions for their reduction. This PhD studentship will provide a good opportunity to work closely with one of the largest aerospace companies in the world, and explore relevant problems in the aerospace industry.